Fast computation for power system dynamic security assessment

Power systems are nonlinear, dynamical complex systems. The integration of intermittent renewable and non-synchronous generation in power systems is increasing globally due to climate change and also other technical economic and social reasons. This increases the uncertainty and complexity related to the already demanding task of power system stability analysis, potentially increasing the risk of instability and consequently blackouts. This project is aiming at using Artificial Intelligence (AI) technology to deal with the increasing complexity and uncertainty in the assessment of power system stability and dynamic performance in general. It will also explore methods to speed up the process of dynamic security assessment, outside of the use of artificial intelligence.